STEM Equals

There is a growing body of scientific literature that suggests women are actively and passively discriminated against in academia, and that the problem is particularly persistent across Engineering and Sciences. For example, in 2012, a study was published where applications that had been randomly assigned a male or female name, were rated for a Physics Laboratory Manager position. Recruitment panels rated the male applicant as significantly more competent and hireable than the (identical) female applicant. They also offered a higher starting salary and more career mentoring to the male.
The experiences of Lesbian, Gay, Bisexual and Transgender (LGBT) academics in Science and Engineering are considerably less well-studied than those of women. This may be as result of the extremely low numbers of LGBT staff that are out at work in Science and Engineering Faculties (as compared to the Arts and Humanities). One published study interviewed LGB Engineering students and found that engineering departments were viewed as hostile by the majority of LGB-identifying students and that most navigated this heteronormative engineering climate by 'passing' as heterosexual. The low numbers of openly LGBT staff would suggest that this is a common experience.

The STEM Equals project aims to develop initiatives that will improve equality and diversity for female and LGBT staff across the Science and Engineering Faculty at the University of Strathclyde. We will then expand our initiatives to encompass other Faculties, reach out to collaborative research partners in industry and share best practice with other Universities throughout the UK.We will build on existing initiatives, supporting women within the Faculty of Engineering, to develop a comprehensive programme of gender- and LGBT-related equality and diversity activities. We aim to: encompass a broader equality and diversity agenda; fully include the Faculty of Science; develop a joint equality learning experience with key industry-university research partners; undertake research to understand specific challenges and develop new initiatives; reach out to other local Universities and strategic industry partners to share best practice.

Potential impact
The ethos of the STEM Equals project is to have impact on diversity, equality and inclusion in academia. Each individual activity has been carefully designed, and described in detail, to achieve this. Example impacts would be:
- A reduction in the gender pay-gap
- An inclusive environment for LGBT staff that results in a high percentage of staff feeling sufficiently comfortable as to be out at work.
- Mechanisms to retain leadership of their research areas for staff on maternity/paternity/adoption or carer leave
- An increased number of female PIs on successful applications to the Research Councils, specifically EPSRC.

Impact will be measured through Key Performance Indicators (KPIs). KPIs are well-known to drive behavioural change, so their appropriateness will be discussed with female and LGBT academics during the course of the project. Initial suggestions are: the percentage of female STEM academics at each grade within the University; the career trajectories of female STEM academics (i.e. time spent at each grade by comparison to their male counterparts) - see A4; an increase in the number of grants with female PIs submitted to, and awarded by, EPSRC; the number of members and attendees in the female networks (to demonstrate a reduction in female academic isolation); an increased public profile for LGBT STEM activities in the University (measured via the number of web-based and public activities); the number of LGBT staff that are out at work; the number of LGBT staff that are members of the private staff network; the number of applicants for STEM positions that declare as LGBT (we expect this to ultimately rise in response to LGBT STEM achievements being widely promoted).

Project continuity and durable, long-term impact is ensured by the high-level of commitment provided by the University of Strathclyde. The University will continue to fund the project fully for a further two years during which time it will endeavour to roll-out successful initiatives across the remaining Faculties. Toward the end of the 4th year, there will be a project effectiveness review, the results of which will determine the level of central support required to sustain ongoing delivery and impact.